Assessing the importance of open-source software development from a cyber-security perspective

From a cyber-security perspective, closed-source software development projects are seen as
somewhat more concerning than projects that publish their source-code (in other words, open-source
projects). This is primarily due to the major advantages that open-source software can provide from
a security perspective. Having access to the codebase as a member of the public allows the contents
of the software to be verified. Bugs and vulnerabilities can easily be identified, and patches can be
suggested to the developers of the software, thereby preventing their use under malicious
circumstances. Closed-source software cannot provide the same advantages, as members of the
public are not able to examine the source-code and suggest changes. Also, if a malicious user were to
identify a vulnerability, they may be able to use it to their advantage for a significant amount of time
before being detected (and in some cases, may never be detected at all). Weiss and Bailetti [1] argue
this point further, stating that the use and development of open-source solutions can help to ensure
that the knowledge of any vulnerabilities are shared between different organisations, preventing
further incidents.

My project would firstly involve attempting to further prove this concept, by showing that various
closed-source software solutions and implementations do, in fact, contain features that were not
necessarily advertised by their developers (which in some cases may be vulnerabilities themselves, or
lead to the discovery of vulnerabilities). I believe that it would be valuable to show this in many
different scenarios, so an attempt would be made to carry out this work on a more modern system to
show that this is still a current issue, as well as an older system to prove that the problem has existed
for quite a while. In short, the project's primary aim would be to determine the main advantages of
open-source software from a cyber-security perspective.